Recycled tyre shred waste products

This project is a revolutionary approach for the use of the huge amounts of waste coming specifically from
the recycling of rubber crumb from lorry tyres -we call this tyre shred waste.
It will look to provide a better understanding of what has to be done to develop new Thermo-Acoustic
Products, with a combination of environmental noise, acoustic and thermal insulation properties, via a
process using waste raw materials and a cold-cure bonding technology, which consolidates and structures
granular and fibrous particles from plastic, rubber and textile waste.
This development specifically targets the urgent call to find an alternative to landfill for significant amount of
waste from indusrial operations, and particularly the tyre recycling industry.